The Robert Gordon University and Harris Tweed Hebrides Limited

To develop new innovative textile products and facilitate international market access, providing year-round and sustainable business demand for the brand and the network of 130+ self-employed home weavers on the island of Lewis and Harris